RECYCLABLE MATERIALS DEVELOPMENT at ANALYTICAL RESEARCH INFRASTRUCTURES

A radical shift to the Circular Economy is urgently needed to cope with the challenge of finite resources decreasing at a frightening pace while the quantity of waste increases alarmingly. The European Commission`s (EC) Circular Economy Action Plan (CEAP) adopted in March 2020 has identified seven key product value chains that must rapidly become circular, given their environmental impacts and circularity potentials. This requires substantial research on materials with a very high recycling capability while exhibiting competitive functionalities. In ReMade@ARI, the most significant European analytical research infrastructures join forces to pioneer a support hub for materials research facilitating a step change to the Circular Economy. ReMade@ARI offers coordinated access to more than 50 European analytical research infrastructures, comprising the majority of the facilities that constitute the Analytical Research Infrastructures in Europe (ARIE) network. ReMade@ARI offers comprehensive services suiting any research focusing on the development of new materials for the Circular Economy in the key areas highlighted in the CEAP and plays an important role in the preparation of the common technology roadmap for circular industries. Senior scientists, facility experts and highly trained young researchers contribute scientific knowledge and extensive support to realise a user service of unprecedented quality, making each promising idea a success. Particular attention is attributed to the implementation of attractive formats to support researchers and developers from industry. The comprehensive service catalogue is complemented by an extensive training programme. Communication and dissemination activities are underpinned by a continuous impact assessment, which also enables evidence-based decision-making in the context of the proposal selection. Routes to sustainability of the platform will be explored towards the end of the project